Searching for new physics beyond the Standard Model with the ATLAS Detector at the Large Hadron Collider (LHC).

Searching for new physics beyond the Standard Model with the ATLAS Detector at the Large Hadron Collider (LHC).